Cooperative Routing, Re-Routing and Recharge Scheduling for Connected Electric Vehicles (C-EVs)

This project focuses on the routing, re-routing, and recharge scheduling of Connected Electric Vehicles (C-EVs), capable of planning cooperatively to minimise congestion, pollution, and charging point contention. We focus on C-EVs due to the additional requirements imposed by their limited range, required charging time, and the number, location, and availability of charging stations, which render existing approaches for conventional vehicles unsuitable.

Due to their potential to reduce CO2 emissions, manufacturers are rapidly bringing new C-EVs to market. However, C-EV adoption has been limited by the availability and cost of charging stations, and the charging time required. Even the fastest Tesla supercharger requires tens of minutes to recharge a battery, far greater than the time needed to refuelling. These factors combine to induce the so-called range anxiety; the fear experienced by C-EV drivers that they might run out of power before reaching a suitable charging station.

To mitigate these issues, this PhD project will design a novel cooperative routing system for EVs, which considers the predicted future demand on charging stations to optimise total journey time, energy consumption, and the expected waiting time at charging stations en-route. The system will use evolutionary design techniques, such as Grammar Guided Genetic Programming, to design context-aware charging demand prediction solutions that are interpretable and refined to suit the characteristics of various markets (e.g., low vs. high density of charging stations, different car usage patterns between urban and rural). The prediction results will then be used to optimize the EV's routes and their aforementioned associated factors. We also envisage the use of Internet of Things (IoT) sensors deployed at road junctions, charging stations, and embedded in vehicles themselves to provide data on traffic volume, flow, and charge, to underpin our routing decisions.

Unpredictable events, e.g., car crashes, are the main source of sudden traffic congestion. Thus, it is necessary for vehicles to be capable of re-routing in response to emergent conditions. Therefore, we will extend our routing system to minimise the total extra delay while ensuring the best trade-off between the remaining travel time, range, energy-consumption, and the location and availability of charging stations en-route.
Overall, this PhD project aims to answer the following research question:

"How might Connected Electric Vehicles efficiently and cooperatively plan their route, schedule their battery charging, and respond to unpredictable events on the road to minimize their travel time, wasted time at charging stations, and energy consumption?"